Commercial vessels - conversion to clean propulsion - Feasibility Study

Ecomar Propulsion Ltd aim to assess the technical feasibility to develop UK manufactured green propulsion systems for rapid adoption by commercial ship operators and emergency services worldwide. The project aims to provide solutions to rapidly electrify and de-carbonise highly polluting marine engines and to deliver new opportunities for British innovation. By creating products that convert fossil fuelled engines to electric power, we aim to maximise the advantages of a change to a green economy and push towards a net zero carbon shipping industry. Defining the most productive and cost-effective use of British innovations and providing rapid routes to change, will stimulate growth in high value tourism, engineering and manufacturing jobs to replace those lost due to the Covid-19 pandemic. The project will help to develop the wider UK "Green" supply chain in an increasingly dynamic sector. Lessons learned from this study will have applications in tourism, automotive and industrial adoption of electric and non-polluting propulsion systems that will offset carbon pollution and job losses. It forms a critical change of emphasis from fossil fuelled economies to a green economy. Project outputs will lead to development of Phase 2 prototypes and manufacturing activity, based on the feasibility platforms for large fleet owners in collaboration with Ecomar. This project provides industry with robust metrics directing its emission reduction choices. We aim to utilise the results to develop intellectual property, new products and progress the TRL and MRL levels as quickly as possible in preparation for full-scale manufacture and commercialisation.